Superconducting Diamond for a Quantum Current Standard

This research project will work towards a quantum mechanical definition of the Ampere using an alternative material - superconducting nanocrystalline diamond - in place of traditional superconductors. We recently showed (Carbon 175 (2021): 43-49) that diamond's nanocrystalline microstructure enables us to reproduce the behaviours necessary for defining the Ampere, but at a comparatively large physical scale - only tens of times narrower than a human hair! We can use this increase in scale to our advantage; making and measuring objects of this size is much simpler than with conventional superconductors, using optical lithography rather than more expensive electron beam lithography.